Loughborough University and 3M United Kingdom plc

To analyse human nasal CT scans to provide parameter needed to develop robust nose-to-brain drug delivery devices. Produce a standardised nasal cavity and develop CFD to allow CT-to-CFD modelling for predicting regional drug deposition and the influence of patient breathing maneuvers.